COVID-19 tracked Vaccine Transport solution

Working with district nurses and a major pharmaceutical distribution company, we have identified a significant need for improving temperature-controlled and monitored distribution for medicines, test samples, blood transfusions and vaccines.

Most urgently, we have identified four COVID-19 specific issues that will impact the UK that must be addressed right now:

* When vaccines become available, they will require temperature-controlled environments. The UK's infrastructure to distribute these vaccines in these volumes is stretched.
* There is insufficient refrigeration capability at surgeries, pharmacies and hospitals to handle the anticipated volumes. Nor is there a central monitoring system.
* District and community nurses currently have no temperature-controlled facilities for delivering vaccines. Unused vaccines are therefore destroyed at the end of each day, costing the NHS an estimated £4M annually and reducing the overall number of vaccines available.
* Drive through vaccination sites are likely to be required. These will require refrigeration facilities where there is no guarantee of a reliable power supply.

eVc PowerTech are creating a low cost medical supply distribution system comprising of hand-held refrigerated tote boxes that incorporate real time temperature monitoring, and a docking system that will power the totes and act as a communications hub when the totes are in a distribution centre, in a vehicle or at a pharmacy, GP surgery or hospital.

Our vision is to create a system that can be used throughout the healthcare industry for the safe transportation and handling of temperature-controlled medicines.

Additionally, we will be demonstrating our temperature-controlled solution in an electric delivery van, demonstrating that the efficiencies of the system have negligible impact on range.